A New Light On Jupiter's Auroral Processes With James Webb, Hubble And Juno

This project will study the auroras of Jupiter with an entirely new capability provided by the prestigious James Webb Space Telescope (JWST), in combination with the Hubble Space Telescope (HST), obtained in programmes led by the PI, along with further new HST observations from a Large Program on which he is a Co-I, and data from the NASA Juno mission, on which he is a Science Team Member. Using this unique dataset, this programme will yield fundamental discoveries regarding the nature of Jupiter’s auroras, the auroral ionosphere, and coupling with satellites. Jupiter provides an important laboratory for magnetosphere-atmosphere sciences with significance beyond the solar system. However, there remain fundamental gaps in our knowledge of the behaviour of Jupiter’s magnetosphere and auroral ionosphere. We do not understand how auroral energy is dissipated in the ionosphere and the role it plays in contributing to the “energy crisis” by which Jupiter’s non-auroral upper atmosphere is substantially hotter than expectation based on solar insolation alone, nor how Jupiter’s auroras are powered by moon-magnetosphere interactions. This project will target these fundamental questions. The molecular ion H3+ is thought to play a key role as a primary source of cooling via infrared radiation; however, its overall importance in the energy budget cannot be determined until the lifetime of auroral H3+ is well known. Using our powerful combination of simultaneous FUV and NIR H3+ observations, we will first discover and analyse the detailed H3+ emission morphology at an unprecedented spatial and temporal resolution, and then compare with FUV morphology to establish the nature of H3+ emission and its decay rate. We will go on to use H3+ and H2 spectra, in order to produce time-varying multi-altitude ionospheric temperature maps and H3+ densities, and hence determine the lifetime of auroral H3+. Using the H2 spectral scans, we will then either discover the elusive proton aurora that should result from downward proton beams observed by Juno, or place very tight limits on the contribution of protons to the FUV emission. Finally, we will determine the roles of Alfvén waves and magnetospheric currents in driving auroral emission associated with the Io-Jupiter interaction by examining HST FUV images of the Io footprint obtained during Juno Io flybys, and at an unprecedented 3s resolution in the H3+ emission by JWST. Overall, the results will be a dramatic advance in our understanding of Jupiter’s auroral processes, and those of substellar objects in general.